Tyre wear data exchange for net zero freight

A new collaboration between The Tyre Collective and Transport Research Laboratory. This feasibility will deliver an MVP platform that enables data exchange to reduce vehicle air pollution. To narrow the scope for feasibility, our focus is on commercial freight vehicles, which represent 30 percent of all traffic in central London and make an estimated 281,000 journeys per day. This project assesses market need and develops a first prototype platform that layers data from the vehicle (CAN), from transport data platforms (e.g freight management systems) and transport adjacent data (e.g weather). This is combined with data from The Tyre Collective's proprietary technology that captures tyre and road wear particles (TRWP) at source. The outcome will be a working prototype that will be tested on-vehicle with TRL as a micro-demonstrator to show the potential of our technology.